Neuro-immune modelling

Technical abstract
The spread of TSE infection within the body of an animal often starts with transport from the site of invasion to the lymphoreticular system (LRS) and then to the central nervous system (CNS). We wish to study this process to identify the important factors that affect host susceptibility and to define control points at which neuroinvasion might be arrested so that clinical disease does not occur. The objectives of this theme are: To determine the mechanisms of TSE agent delivery to the lymphoid system. To determine crucial sites of TSE agent accumulation and/or replication in lymphoid tissues. To determine the mechanisms of neuroinvasion (how TSE agents spread to peripheral nerves). To determine the role of macrophages in TSE pathogenesis. To determine the influence of host age on TSE agent neuroinvasion. To determine the influence of inflammation on TSE pathogenesis.